RoMoCap

Our industry has ground to a halt in this current climate of social distancing. The inability to call together a full cast and crew to stage an effective motion capture shoot has led many production companies to be at risk of not being able to complete active projects whilst still being required to maintain large premises or store large amounts of valuable and technical equipment without return.

This disruption in the content creation process is not being felt at the other end of the chain where audiences are consuming more entertainment content than ever before through streaming platforms and home entertainment.

We can clearly see that the fast-tracked creation of animation content is very valuable in this current 'work-from-home' climate - however the mechanisms for organising, choreographing, directing and delivering motion capture shoots is by no means perfected. By utilising a mixture of clunky pre-existing video conferencing and remote desktop tools, we are able to operate a shoot at around 30 - 40% of the speed and efficiency that would otherwise be attained with the physical presence of the artist and production teams.

Our project sets out to resolve this by designing and testing a complete shoot direction streaming platform. This will give the necessary 'on-set' personnel the tools and information required to react and make decisions exactly as they would if they were present. This includes, but is not limited to, live streaming of the actor data, multiple remotely operated camera views, access to the take database, access to the reference cameras and audio on stage as well as the ability to immediately recall and playback a take.

With only the actor, and a single motion capture engineer present our aim would be to deliver a number of takes or shots with the same fluidity and ability to iterate as if the team were all on set.

This extension of the project looks to further develop the platform and identify a route to market across multiple content creation sectors to include, games development companies, film, tv & VFX vendors as well as dance, theatre and traditional performance. The work packages will be divided between continued development advances for the platform and business led activities for the identification of markets and the creation of marketing and sales collateral.